Nene - Digital Design Transformation

Imagine a design system where a designer makes a small change to a component, and instantly the effect of this change propagates through the entire design system, initiating automated analyses to determine the effect of the change on the whole lifecycle attributes of the full product. Project Nene aims to reduce the length of a design iteration for a whole product from months to days. With investment in System Engineering, Product Line Components and Digital Innovation; mechanical system design will be transformed. With the ability to scale and reuse building block components, the focus will be on the incorporation of new technologies, where advantageous. With the ability to optimise systems with fast, multiple iterations, Rolls-Royce can introduce new products and product improvements faster than the competition, with superior robustness, value and performance.

The next generation of ultra-efficient Ultra High By-Pass Ratio (UHBR) products, such as UltraFan(r), must be commercially viable and ready for service in the highly competitive narrow-body and wide-body markets by the 2030s. Designing such products requires extensive trade studies to be completed across the complex and heavily-interlinked design processes that form the _Engineering V-cycle_. The interdependencies of these processes require multiple design iterations, traditionally resulting in lengthy timescales and large labour burden. To address this requires a radical change in our design approach, hence the strategic requirement for Nene.

Project Nene is the flagship for our innovation. Its namesake, the Nene engine, entered service in 1944, six months from the start of its design, as the most powerful engine of its era and proving to be a highly adaptable and scalable design. It is this spirit that we must achieve again.

Project Nene will be enabled through two submissions. The first, (and the subject of this application), is _Digital Design Transformation_ (DDT). This will create a _High Value Digital Design System_ to deliver a disruptive innovation to the speed and accuracy at which we evaluate designs. The DDT capability will be a world-first in applying continuous-integration and an AI-enabled approach to the mechanical world. The second submission is _Digital Product Lines Foundations_, which will underpin a 'create once and use many times' philosophy, where reconfigurable and scalable digital assets can be used for variant designs, at Engine, System, and Component levels.